HeatWave

HeatWave will explore the use of waste exhaust heat and microwaves, to increase the calorific value of fuel for IC engines. This feasibility study is preparatory to industrial research. It brings together two large organisations looking to share knowledge and prove an early stage technology, currently being developed for the aerospace sector, in the automotive market. The project is designed to test the basic technical and commercial viability of the core technology, when enhanced by use of engine exhaust heat in the automotive application. This is an innovative, alternative use of waste exhaust heat. The initial commercial application is in Heavy Duty Vehicles, which contribute an increasing proportion of UK road transport CO2 (currently approximately 24%), and where significant carbon savings can be made. Operator Return on investment is expected to be fast and attractive.